Scalably Encapsulating Living Microbial Payloads Into Hydrogels for Crop Resilience

The world's population is expected to grow to 9.7 billion by 2050, requiring an acceleration in innovation and investment to advance more sustainable agriculture which is good for nature, farmers, and society. Soil microbes, found in healthy agricultural land, can be applied to degraded topsoil as a fertiliser that restores the soil structure, promotes the growth of healthy crops and enhances the ability of the soil to sequester carbon. Developments in microbiology have enabled scientists to engineer microbes for particular types of crops and soil. Transporting and applying living microbes remains a logistical challenge, so alternative delivery media have been proposed. This project aims to develop a novel crop product that comprises beneficial microbes protected in small gel beads that can flow like sand whilst forming a protective 'space ship' for their precious living cargo. Designing and manufacturing these living fertilisers requires a breadth of new technologies drawing from microbiology, plant biology, polymer science and chemical engineering.